Expert Advice

eDiets Global are looking to provide a Q&A platform that will offer the public evidenced based answers to their nutritional questions. This service is to help support individuals strive for a healthier future.